Further development of infectious bronchitis virus vaccines adapted for production in cell culture

Infectious bronchitis virus (IBV) causes a respiratory disease in chickens making them more susceptible to bacterial infections. Chickens infected with IBV gain less weight and produce fewer high quality eggs. It is important to vaccinate against IBV both for welfare and economic reasons. Many fertilised chicken eggs are used to produce vaccines against IBV. Egg-based vaccine production has numerous disadvantages. We have identified a method to produce live vaccines on a cell line which is beneficial to the vaccine industry as well as the poultry industry, reducing the number of eggs utilised in vaccine production; an important consideration under the principles of the 3Rs. Vaccine production on cell lines is faster and more efficient than on eggs and large volumes of vaccine can be produced. We aim to further develop this method to generate vaccines against IBV that can be produced in cell culture and to license these products to a commercial partner.